Prototype High Performance Electric Motorcycle Featuring An Innovative Lightweight Chassis And Advanced Electronic Strategies To Maximise Handling And Performance - Meteor Power Limited

This project is intended to deliver an innovative lightweight carbon fibre electric motorcycle chassis along with a number of other innovations to allow the building of a class leading sports motorcycle. The design specifications include a 220 hp motor, a new battery pack design along with sophisticated electronic rider aids, such as traction and wheelie control, ensuring it can be a direct contender with the leading petrol super bikes.

Our goal is to become a leading manufacturer of high performance electric motorcycles. We
believe that pound for pound a high performance electric motorcycle will have better handling
and overall performance than the petrol equivalent. Rather than simply replace a heavy petrol engine with an even heavier battery pack our unique design will be the first electric
motorcycle to put the chassis design first. The packaging challenges are significant and we are
confident that our design will be a major step forward in making a desirable high performance
motorcycle that happens to be electric rather than just a leading electric motorcycle.

This project is to create the first prototype encompassing a totally new chassis design,
utilising lightweight materials, and the latest F1 technology and design principles, to overcome many design and packaging constraints found in petrol motorcycles, coupled with our own electronics, will bring MotoGP levels of traction control and anti-wheelie control to electric motorcycles for the first time.

The project will benefit from bringing tried and tested suspension, recognised wheelbase and
geometry measurements and other proven components together with precision modelled
chassis design and a proven electric drive train mounted in a unique way to allow maximum
flexibility of the bespoke battery and battery pack cooling technology.

Once the prototype has proven our wide range of innovations we intend to put it in to production for road use.